Cranfield University and OTM Servo Mechanism Limited KTP 20_21 R5

To build on existing bespoke actuator products, by developing embedded knowledge and capabilities in integrated aircraft control systems, to offer clients an innovative, bespoke, rapidly developed and deployed flight control system.